Anglia Ruskin University and United Kingdom Antarctic Heritage Trust

To bring alive historical archived materials and antarctic heritage using immersive audiovisual technologies and innovative storytelling methodologies.